SMARTAB (Simultaneous Multi-rotor Advanced Rotor-Track-And-Balance) for VTOL Aircraft

This 2-year collaborative SMARTAB (Simultaneous Multi-rotor Advanced Rotor-Track-And-Balance) project will develop new vibration reduction techniques for application into conventional rotorcraft and next-generation VTOL sub-regional and urban air transport aircraft, focusing on advancement of digital signal processing techniques and non-linear optimisation algorithms for multi-rotor VTOL configurations. The consortium consists of Helitune Ltd. (a UK-based SME) and University of Bristol (UoB), bringing together two partners in the domains of applied aerospace health monitoring and advanced rotorcraft systems modelling.